Liverpool John Moores University And Northstone (NI) Limited

To create an engineering knowledge base for an innovative range of modular lightweight glass reinforced plastic sealed chambers to compete against heavy concrete equivalent sealed chambers